Understanding later-life health consequences of early life non-cognitive skills formation using UK cohort studies

There is a growing literature on the effect of early childhood interventions as a social determinant of health. Most research investigates the relation between family income and child cognitive skills2 3. Surprisingly little is known about the economic and non-economic determinants of non-cognitive skills and the later-life health consequences of the formation of these skills4.

The objective of this PhD is to investigate the early life determinants and the later-life health consequences of non-cognitive skills formation. This project will answer the following research questions: (1) What is the effect of family income and parental investments on the formation of non-cognitive skills in childhood? (2) What is the effect of non-cognitive skills on health in later-life? (3) What are the potential pathways through which non-cognitive skills affect health?

The project will use the U.K. National Child Development Study (NCDS), a longitudinal study which follows a cohort of 17,000 individuals born in England, Scotland and Wales in one week of March 1958 up to age 55. NCDS contains measures of non-cognitive skills in childhood, family income and parental investments and adult health and labour outcomes.

This proposal will use an empirical human capital model of skills formation with a dynamic component measured at different stages in life6. For the pathways analysis the proposal will investigate the role of labour market and biomarkers7 8 using mediation analysis9. A mix of formal and informal training will be offered across the health and social sciences.